Verification of security protocols: a multi-agent systems approach

The project investigates automatic verification of computer security protocols by using formal tools and techniques drawn from the areas of multi-agent systems, automatic verification and formal logic. Upon succesful completion of the project, a range of security protocols will be verified automatically by computer tools.